Final Development of a Zero Energy Dehumidification and Cooling System

Most modern building cooling systems consume high levels of electrical power, driving energy consumption

rates in buildings. The energy burden from AC will rise with growing populations, emerging middle classes, &

global warming. Free Running Buildings (FRB) Ltd & the Advanced Manufacturing Research Centre (AMRC) at

the University of Sheffield will undertake collaborative development activities to finalise design for

manufacture of FREECOOL, a zero-energy passive ventilation with active cooling system, FREECOOL can lower

incoming air temperature by 15°C and remove humidity with no requirement for power. The collaborative

team will finalise the design for manufacture of flat packed modules, for easy shipping and modular

construction. Field trials carried out during this project will demonstrate the ability of FREECOOL to reduce

energy consumption in building.